Prediction, modelling and characterisation of unconventional superconductors at the interplay between computation and experiment.

A conclusive theory behind the phenomena of unconventional superconductivity remains elusive. By using a mixture of ab initio and phenomenological computational approaches, combined with experimental research, it is hoped that a methodology to refine material indicators for discovering unconventional superconductors can be developed.